World Worm Market

We have developed a worm based on-site sanitation system. This system uses composting worms to treat the waste in the system, at the moment we have had success using Eisenia fetida (Tiger worms) and Eudrilus eugeniae (African night crawlers) in our pilot systems in Wales, Liberia and Ethiopia. We have identified the supply of worms as a possible barrier for globally scaling up our technology. The supply of worms also has implication for the business model we will use, the price of the product and the markets for our product. We would therefore use money from the innovation voucher to conduct research on the status of worm supply in India, a key potential market. The Knowledge Provider would undertake desk-based research on the number of worm farms and vermicomposting business in India, the species of worms farmed, cost per kg, their capacity to supply and export worms to other parts of the sub- continent. It is envisaged that the methods used would be internet searching to identify businesses or other worm-supplying organisations such as NGO’s, a survey to collect the details of the organisations, and analysis of these findings to review capacity, identify issues, and partners, and advise on the implications for commercialisation.